Procoagulant signalling in acute lung injury.

Acute lung injury (ALI) and its more severe form, the acute respiratory distress syndrome (ARDS) are devastating and often fatal clinical syndromes caused as a result of infection, trauma, exposure to lung toxicants and adverse drug reactions. The lungs respond to injury by becoming inflamed, accumulating fluid and activating a system of blood clotting proteins (coagulation factors) in order to temporarily plug damaged blood vessels. Aside from their roles in clotting, many of these coagulation factors can also directly influence inflammation. Under certain conditions their action can trigger an exaggerated inflammatory response, resulting in escalation of lung damage and in many cases, death of affected individuals. There are currently few effective therapies for ALI/ARDS, so that new treatments are urgently required. Our work with a new compound, has shown that a cell surface receptor, proteinase activated receptor-1 (PAR1), mediates the cellular effects of coagulation proteinases in an animal model of this condition and might offer promise as a novel therapeutic target. This project will begin to identify the potential of PAR1 antagonists in pre-clinical studies and will elucidate the mechanisms by which this receptor mediates lung inflammation and lung fluid accumulation, using an integrated experimental approach involving an experimental model of lung injury, cultured cells and patient biopsy and lung lavage samples. This information will help in the development of specific and effective therapies for these devastating conditions.

Technical abstract
Acute lung injury (ALI) and acute respiratory distress syndrome (ARDS) represent common life-threatening conditions, resulting from a variety of local or systemic insults, including sepsis, pneumonia, trauma, and adverse drug reactions. Mortality remains high at 30-65% due to lack of effective therapies. ALI/ARDS is characterised by neutrophilic inflammation of the airspaces, widespread microvascular leak and activation of the extrinsic coagulation cascade in both intra- and extra-vascular compartments. Coagulation proteinases exert pluripotent cellular effects via activation of their signalling receptors, the proteinase activated receptors (PARs). Whilst there is good evidence that the major thrombin receptor, PAR1, induces cytokine release, adhesion molecule expression, endothelial barrier dysfunction and vascular permeability in certain disease settings, the role of PAR1 in ALI remains controversial. Our preliminary studies show that the potent and selective PAR1 antagonist (RWJ-58259) significantly reduces neutrophilia and microvascular-leak in a model of ALI based on direct alveolar insult with lipopolysaccharide (LPS). This was accompanied by a marked reduction in the expression of several PAR1-inducible chemokines which may represent novel mediators of neutrophil recruitment in this setting. This proposal will therefore address the following Hypothesis: Alveolar LPS insult results in the local activation of the extrinsic coagulation cascade leading to PAR1 dependent endothelial-epithelial barrier disruption and neutrophil recruitment.
Aims: Our aims are to:
1. Determine the potential of PAR1 as a novel ?druggable? target in ALI using a potent and selective PAR1 antagonist.
2. Determine the relative contribution of the vascular compartment versus the alveolar compartment to PAR1-mediated signalling following direct alveolar insult with LPS by targeted expression of anticoagulants in transgenic mice.
3. Delineate the role of PAR1 induced chemokine networks in mediating neutrophil recruitment in this model of ALI by performing chemokine function blocking and reconstitution studies.
4. Underscore the translational significance of these observations in mice to humans by analysis of lung lavage fluid of LPS challenged healthy volunteers and immunohistochemical studies of human ALI/ARDS lung tissue.
Outcomes: Besides expanding our knowledge of the fundamental cross-talk between coagulation and inflammation in ALI, this research project will provide novel insights into the pathophysiological mechanisms underlying ALI and will explore the potential of PAR1 antagonists as novel and attractive agents for therapeutic intervention in ALI.